Manchester Metropolitan University and Instil Bio (UK) Limited

To investigate the generation of a type of stem cell from cancer specific immune cells, to isolate rarer cell populations from cancers and develop a treatment with enhanced activity and potentially develop this as a treatment that can be used to treat many patients.